Extending Volume Electron Microscopy to Vitrified Tissues - Compressive Cryo FIB-SEM Tomography

Cryo focused ion beam scanning electron microscope (FIB-SEM) tomography allows 3-dimensional (3D) sections of biological materials to be serially milled and imaged at the nanoscale [1]. These experiments are however limited by time, both in the removal of material and in imaging, and by damage due to the inherently destructive nature of both the ion and electron beams. Compressive sensing (CS) [2,3] and a novel targeted sampling method [4] are proposed to be valuable tools in overcoming these limitations of cryo FIB-SEM tomography. These have been successfully simulated in silico to test the validity of the method (Figures 2 and 3) [4].

Compressive sensing is a method of forming incomplete optimally acquired data followed by a form of data reconstruction to allow the data to be analysed. CS has seen positive applications to transmission electron microscopy and scanning transmission electron microscopy in recent years, in particularly through the application of probe subsampling; the manipulation of the electron beam scanning coils to follow a sampling pattern, rather than a traditional space-filling raster scan [5]. The data is then typically recovered using an inpainting algorithm, of which many exist.

These methods provided an overall increase in reconstructed image quality, as determined by the calculated structural similarity index measure (SSIM), at all sampling percentages tested and were particularly effective at low sampling rates, where the most benefit of CS can be gained. Unlike deep learning approaches to de-noising and increase resolution applied to the final 3D reconstruction, Inpainting addresses the individual micrographs, massively reducing the electron dose, and data processing demands, required to form an individual micrograph and the number of micrographs required to form the final 3D reconstruction.

If developed and implemented for cryo FIB-SEM volume EM (vEM), it has the potential to overcome the limitations of chemically processed tissue, with their associated artefacts, the electron dose limitations of vitrified samples and challenges associated with charging of the sample surface and acquired data being of low signal to noise. This enabling research technology, has the potential for transformative impact by allowing cells and tissues to be studied close to their native biological state, generating 3D ultrastructural information in the low nanometre range, at shorter acquisition times over extended x-y-z ranges for the study of the interrelationship between multiple cells and their individual subcellular compartments.